REDGE: Resilient Energy Digital Grid Engine

The REDGE: Resilient Energy Digital Grid Engine project is an innovative project aimed at enhancing the security and efficiency of energy systems through the integration of advanced digital twin technology with state-of-the-art cybersecurity features. The project focuses on the development of a digital twin platform that includes virtual models of physical energy assets like wind turbines and solar panels. It will enable real-time monitoring, predictive maintenance and actionable insights for cybersecurity, which significantly improves operational reliability and efficiency.

Central to the project is the incorporation of cybersecurity monitoring directly within the digital twin framework. This unique approach ensures that the digital twins not only simulate physical processes but also actively monitor and analyse data for potential cybersecurity threats. By using advanced algorithms and AI-driven analytics, the system can detect anomalies and potential breaches, enabling pre-emptive action to safeguard the energy infrastructure.

This project represents a significant step forward in the sustainable management of energy resources, ensuring that energy providers can maintain high levels of efficiency while adhering to stringent security standards. The collaboration between Digital Transit Limited and the University of Huddersfield brings together leading expertise in digital technology, cybersecurity, and energy management, making the project a pioneering effort in the field of renewable energy technology.

The outcomes of the project are expected to set new benchmarks for the integration of technology in energy management, contributing to the overall resilience and sustainability of energy infrastructures globally. The actionable insights will enable efficient recovery during a cybersecurity incident by color-coding the issues in the digital twin based on the received data, providing a prioritized "batting order" for actions.